University of Southampton and Via Community Limited - AKT4

To evaluate the impact of Via's Capital Card using the University of Southampton's research expertise, aiming to improve engagement, wellbeing, and recovery outcomes, enhance service delivery, and demonstrate social value to communities, partners, and commissioners.